Enviro: a novel colouring solution to unlock sustainable lightweight advanced composite materials

Manufacturing is at a turning point, sustainability has become a key parameter to be considered due to the accelerating climate crisis and as a consequence the **demand for sustainable materials** has been exponentially growing those past few years. In the advanced materials sector, the petroleum-based materials (e.g. carbon fibre) are becoming increasingly problematic as their environmental impact doesn't align with the market demand and the government targets. **Green alternatives are required, but low-impact materials' performance can often be under** what the industry expects in terms of performances. Additionally, those materials will need to undergo a colouring process as part of most manufacturing in most manufacturing processes which will weaken furthermore their properties as the current methods (e.g. dyeing or painting)

**Hypetex**; a world-leading provider of colouring technologies for advanced materials UK-SME, with patented fibre technology is harnessing world-leading engineering and manufacturing capabilities to provide ground-breaking solutions that add colour to advanced materials, removing the need for painting. **Hypetex's** vision is to unlock the benefits of advanced materials in several different industries through innovative colouring solutions

After having conducted initial Proof-of-Concept (PoC) development and sample testing, **Hypetex** has established an R&D roadmap to reach the MVP stage through this project. This project activities will focus on optimising and validating **FlaxTex** technology, a colouring solution for natural and sustainable fibres that will unlock sustainable models for the wider manufacturing industry. With its revolutionary colouring solution, **Hypetex** will be paving the way of the green transition within the advanced material sector.